Hybrid Electric Research in Machines for Efficient Propulsion systems (HERMEP )

HERMEP (Hybrid Electric Research in Machines for Efficient Propulsion) is a nationally significant aviation research opportunity, addressing decarbonisation and efficiency of the future global airliner fleet.

The project will develop the energy systems and equipment to enable the Intensive Electrical Hybridisation concept for large aircraft engines. Today, such aircraft carry the most passengers for the longest distances, and it is only by decarbonisation or efficiency improvements of this global fleet that the dial can be moved to achieve future sustainability targets.

Safran is the Global No 2 for conventional technology electrical generators for aircraft, with its engineering, manufacturing and repair/overhaul facility located in Buckinghamshire, and served by a predominantly UK supply chain. Safran is also prominent on new technology electrical machines for Advanced Air Mobility and Hybridisation systems for large aircraft.

Significant investment in airliner propulsion is being led by its sister company Safran Aircraft Engines (SAE), and in the UK the focus is on the installation of new technology electrical machines into engines to exchange energy dynamically and at high powers, 100s of kW, to improve the efficiency and propulsive of airliners.

The target is to develop new world-class products, manufacture them in the UK, and sell them into the global fleet.

Bristol, with an extensive track record in high added-value electrical machine applications, will support improvements in power density and equipment weight. Bristol will work with Safran alongside technical specialist sub-contractors and the supply chain to make future products smaller and more powerful.

Strathclyde and Cambridge will work with Safran to build a modelling capability, to analyse and understand the flow of energy from fuel combustion, driving engine propulsion, mechanical inputs into Safran's generators, and then onto the engine's own electrical power network, allowing dynamic controls to enhance the performance and efficiency. Strathclyde and Cambridge both have world-class track records in their respective thermal/mechanical and electrical network research domains.

WMG and MTC will also collaborate on HERMEP. They have an extensive track record working jointly on industrialisation, automation and manufacturing process technologies on electrical machines for decarbonised and sustainable transport applications. Their focus here will be to research key industrialisation topics that are pivotal for product performance in the eye-wateringly harsh environment inside a jet engine.

Together these collaborative partners will establish a unique and world-class research base to support UK aero industry going forward on Hybridisation technologies.